Monitoring nature recovery in agricultural landscapes.

The aim of this research is to understand the data requirement needs of different stakeholders including policy makers, and to develop/implement an effective and efficient social and ecological monitoring system that meets the diverse needs of stakeholders in agricultural landscapes, to ensure sustainability and resilience of nature and the services it provides.